Precision Medicine Platform for Inflammatory Diseases

Chronic inflammatory conditions such as asthma, psoriasis, eczema, inflammatory bowel disease and rheumatoid arthritis can be debilitating for patients and families resulting in wide physical, psychological and social impact. COHESION Medical Ltd will build on existing award-winning Digital Health technology to develop an innovative Precision Medicine Platform for Inflammatory Diseases which provides patients with a new empowered approach to improved self-care and trigger avoidance while generating data insights to guide the clinical adoption and delivery of more targeted therapies for safer and more effective patient outcomes.